Design Thinking for Prison Industries: Exchanging design tools, methods and processes with prisons in London and Ahmedabad to build inmate resilience

In future cities, design can make a contribution by developing tools and techniques that will help address recidivism by reframing prison industries as holistic 'creative hubs' that could better equip inmates to find employment opportunities when they are released from prison. Across the world inmates often work for prison industries to keep busy, earn some income and learn new skills that may lead to future employment opportunities, but prison industries rarely focus on creative thinking processes that help educate prisoners to become more resilient in the highly competitive and changing work places of the city where expectations of employment are often not met amongst marginalised groups, who in huge numbers fail to find legitimate employment and thus resort to crime. This project aims to help break that cycle.
In most prisons 'educational' and 'work' experiences are disconnected, and delivered separately; this project aims to innovate a new approach. It will explore if and how design engagement with prison industries may offer new opportunities to connect with hard to reach prisoners. Also to draw on design to address the gap that currently exists between 'vocational' and 'educational' approaches to increasing employability amongst prisoners. The project will introduce analytical approaches associated with 'design-thinking' (Kimbell, 2009, 2011) in accessible and visual ways into vocational prison industry activities, so that inmate learning can occur in pragmatic vocational contexts, producing a trial anti bag theft design or accessory. This 'Makeright' product currently being proposed - a label to be created by DACRC in both cities - will engage inmates in co-designing and making products to protect potential victims from crime. Ultimately to deliver a form of 'restorative justice' by helping others avoid crime and perhaps also generating a much needed income stream for prisons.
A pragmatic approach to thinking/making may suit some inmate learning styles. The aim is to develop and test new opportunities for prisoners to engage in traditional prison industry activities empowering them to learn additional skills (such as improved communication, collaboration, systemic reasoning and empathy) via the design of an anti theft bag or accessory. These skills may be achieved via an experimental approach to teaching 'design-thinking' to inmates linked to prisoner engagement with the Makeright product range both in London and Ahmedabad. Prof Lorraine Gamman and Adam Thorpe of the Design Against Crime Research Centre (DACRC) at Central Saint Martins will work in partnership with HMP Wandsworth, London and will lead the project. They will collaborate with Dr. Praveen Nahar of the National Institute of Design, Creative Writer Aliya Curmally and with Sabarmati Jail, in Ahmedabad to test the creative research materials/design brief generated by DACRC, and observe whether or not they have efficacy, and to write up.
In order to create the protocols for the project, the teams will consult with many stakeholders inside and outside of prison both in London and Ahmedabad to ensure creative materials are 'fit for purpose'. Here we wish to also understand whether or not our creative input can find new ways to improve the operational capacity of prison industries both in London and Ahmedabad, and thus serve inmates better in the outside world when seeking employment or self created enterprise opportunities. Also to find out whether it is possible to build the innovative capacity of prisons by beginning to reframe prison industries as a location of a 'creative hub' where new employment skills and opportunities can be developed/ fostered. To share our learning from the project the team anticipate creating diverse outputs including presentations to government, stakeholders and academics that discuss whether our approach to prison industries and the Makeright label build resilience and positively impact (or "unbox") on inmate experience.

Potential impact
Project pathways are linked to HE and prison government in London and Ahmedabad and cover both academic, professional and enterprise networks. Jason Swettenham of the UK HM Prison Service, Jessica Plant of the Arts Alliance, Ezio Manzini of the Design for Social Innovation and Sustainability (DESIS) network (www.desis-network.org) and the DESIS-UK network (www.desis-uk.org) have all expressed interest in the work as have colleagues from Unbox and the Indian Design Forum (via Aliya Curmally) and are all likely to promote findings. In fact the initial Unbox engagement in March 2014 regarding the project development has already attracted some international press interest, for example The Times of India (Ahmedabad) covered the beginning of the project as follows: http://timesofindia.indiatimes.com/city/ahmedabad/National-Institute-of-Design-UK-based-faculty-plan-course-for-jail-inmates/articleshow/31557267.cms. We also believe there are some opportunities presented by websites such as the Open University virtual campus which offenders can access: http://www.open.ac.uk/about/offender-learning/data-and-developments/virtual-campus, as well as virtual design campus site created by NID and IIT: http://www.dsource.in who have already expressed interest in this project and in any materials we may be able to share digitally.

There are many prison educational courses, but few that engage with prison industries so this work and consequent academic outputs from the project are likely to be unique in terms of building confidence and communication skills linked to employability and social resilience. This project will be of interest to a wide cohort including those organisations who work directly with prison industries, third sector organisations working with employability and enterprise that may be interested in finding out more about designing thinking tools, including the Third Sector Research Centre (TSRC), the Charities Commission and the National Council for Voluntary Organisations (NCVO) as well as the UK HM Prison Service itself who are slow to change because information is not widely shared and therefore need new information routes. Stakeholder engagement is envisaged as part of the PI and Co-I's remit in developing the work and consulting others in the field about teaching materials to be created. We anticipate the iterative design process we will adopt may also leverage existing networks of intermediary organisations whose members work in this area and may wish to promote the work at a later date. The research process will accommodate feedback and comment from key providers regarding the teaching materials to be created. Such feedback may come from those already mentioned including some of the 500+ individual service providers represented by the Arts Alliance members. The ambition is that the learning from this action research project will be publicised via existing relevant digital and print media. The case study to be created is also likely to have impact given it will be showcased at dissemination events in London and Ahmedabad, and existing online platforms.